FOCAL - Free-space Optical Communications for 6G Aerial-sateLlite networks

With currently 3 billion people lacking access to broadband internet worldwide, European operators are struggling to fill the white areas with insufficient or nonexistent connectivity. In light of the early promises of 6G wireless networks, it is tempting to consider non-terrestrial networks as complementary to the ground-based radio and fiber infrastructure. However, radio frequency-based satellite systems are nearing their capacity limits and cannot be scaled further. Free-space optical technology is a natural alternative to deliver greater capacity and to better address data security needs by leveraging quantum communications. The first optical intersatellite links are being deployed in commercial networks at relatively low data rate (10 Gbps). However, once the most important remaining research challenges are resolved, they could rapidly expand and serve as a catalyst for the development of a new communication backbone in the sky, consisting of aerial and space optical nodes at different altitudes. The overarching aim of the FOCAL project is to train a new generation of highly qualified doctoral candidates in developing innovative aerial and space optical wireless technologies that will provide future telecommunication networks with ubiquitous connectivity, resilience, and quantum-proof security. In addition to contributing to the fundamental understanding and technical know-how of such networks through co-supervised individual research projects, FOCAL will train talented and innovative researchers with multidisciplinary expertise and skills that are desirable in this European industrial sector. This will be achieved through a combination of theoretical and hands-on research training provided by a unique consortium of 16 academic and 10 industrial partners from 8 countries, resulting in collaborative research including co-supervision and secondments, as well as transferable training skills, which is necessary for prosperous careers in this prominent R&I area.